Smart Building Compliance System

Regulatory compliance is a constant burden for all companies subject to those regulations. It can play a significant role in reducing productivity and can cost businesses many thousands of pounds.

SMART Building Compliance Systems will help businesses to accurately and efficiently schedule, monitor, process, manage and comply with EHS compliance data -- through the use of smart IoT sensors, cloud and mobile technologies as opposed to traditional, manual methods, therefore improving efficiency and reducing cost energy, carbon etc. This system will help organisations in achieving and maintaining EH&S Compliance.

The system will incorporate low cost and low powered IoT Sensor (NB-IoT) to automate testing of emergency lighting, smoke detectors, fire alarm etc. The system will also help to comply with BRC Food Safety by monitoring temperatures in Fridges, Freezer & Cold Rooms in food factories and hotels. A cloud software for Realtime reporting of data for workflow and compliance reporting purposes will also be developed in this project.